The University of Sheffield And Land Instruments International Limited

To develop novel multi-colour radiation thermometry for use in the range of radiation thermometers and line-scanning thermal imaging cameras.